Cardiovascular tissue engineering of scaffolds for the treatment of vascular diseases

Cardiovascular diseases (CVDs) cover a broad spectrum of conditions
whose effects range from mild
discomfort and reduced quality of life to conditions which can be fatal if left untreated. Whilst
current medicinal methods can generally alleviate some of the symptoms of CVDs, sufferers of these
diseases are often left with a compromised cardiovascular network which requires careful
management so as not t o re trigger the condition. Ideally, these vascular systems could be replaced
with fresh, autologous tissue, effectively treating the condition, and giving the patient a new lease
of life.
A biological scaffold serves as a biomimetic physical platform from
which native cells may be seeded
and proliferate upon. When using an appropriate methodology, these cells may develop into fully
functional tissue. The initial material from which the scaffold is constructed is crucial, as ultimately
the viability of the engineered tissue described by its structural and functional integrity, mechanical
properties, and chance of rejection by the host is dictated to a large extent by this choice alone.
One current area of interest is the use of a biodegradable polymer s
caffold, through which the
mechanical properties of the scaffold may be controlled during cell proliferation, and, after
maturation of the tissue, the scaffold will degrade and be naturally disposed of by the body. Further
exploration into the development of polymer based biological scaffolds for use in cardiovascular
systems could yield significant improvements to prognoses of those who suffer from vascular
diseases.